Optimization of NPK in fertilisers

A unique technique of producing a highly dispersable wettable powder treated with specialised equipment for its absorption properties is evaluated for use with NPK fertilisers in cereal production. Improving efficiency in the uptake will reduce operation and input costs and reduce significantly the negative impact of fertilisers on the environment.